Closed point-of-care Preparation (CPrep)

This project will establish a world-class consortium to innovatively address a generic bioprocessing market failure for the
cell therapy industry (CTI) - a robust validated platform technology to enable post-manufacturing process steps to be
carried out at the point of care (PoC). This Closed-point-of-care-Preparation device (CPrep) will increase patient safety and
enable a new generation of cell therapies that would otherwise have to be shipped fresh with its inherent logistics
problems.

Potential impact
Economic impact: Significant returns to the UK-based commercial partners over a 5-20 year timeframe. CPrep would
enable CTI to develop a new generation of products deploying a robust 510K/CE approved PoC closed final processing
system. UK CTI companies would have first access to CPrep as it will be developed through strategic UK partnering.
CPrep would enable UK CTI to supply the whole UK plus rest of the world. Social impact: CPrep would enable therapies to
gain EMA/FDA market approval faster (less loss of trial material), safer therapies (eliminating operator error in PoC
preparation), plus increased clinical indications - a win for patients and their carers. Environment: Fresh product with short
shelf life (hours/few days) inevitably leads to waste product. CPrep would thus lead to a reduction in overall resource
requirements.